Numerical analysis of a diffuse interface model for plant cell evasion caused by the rice blast fungus

The project will consider a mathematical model for studying plant cell evasion by the pathogen magnaporthe oryzae, commonly known as the rice blast fungus. This fungus results in annual losses of 11 - 18% of the global rice yield whereby a 10% yield loss accounts for crops that would feed 60 million.
We intend to derive, analyse and numerically solve a diffuse interface formulation of the problem. This will involve the coupling of two diffuse interface equations; a scalar phase field one for the evolution of the fungus and a vector valued one for the system of re-action diffusion equations (RDEs) that model the densities of proteins on the tumour's surface. We will discretise these equations using adaptive finite element approximations.
The resulting approximations will be solved using the adaptive nite element tool box ALBERTA.